PhotoBrief – Innovative web application solution to share and express briefs and photos

The main objective of this innovation project is to refine, scale up and bring to market readiness a unique, innovative and user-centric ICT web application platform solution that brings photo providers and photo consumers together to share and express photo briefs and photos (PhotoBrief), making use of an innovate three-tier business model involving photographers, creative designers and end-user media.